ATLAS Beyond the Standard Model Searches in Multileptonic Final State

The project is well synchronised with the start of the LHC Run-3, which will lead to the collection of unprecedented amounts of proton-proton collisions at the highest energies ever reached at a collider. The project is part of Sussex's leading programme of data-intensive searches for new physics phenomena Beyond the Standard Model (BSM) in multileptonic final states at ATLAS, using Run-2 and Run-3 data samples collected by the experiment. Multileptonic "signatures" are characteristic of a wide range of exciting BSM scenarios, which aim to shed light on some of the most pressing questions in fundamental physics - such as the origin of dark matter in our universe, or the fundamental nature of neutrino masses. Models to be explored include the production of weakly interacting supersymmetric particles known as charginos and neutralinos, or the production of exotic heavy neutral leptons as encountered in seesaw models of neutrino masses.

Sussex's principal technical involvement in ATLAS is through the experiment's trigger system, including focus on future upgrades of the ATLAS detector. Commensurately with their role, and in synergy with their other research and training activities, the student will contribute to Sussex's technical commitments to the ATLAS experiment. Example of trigger-related activities that Sussex students have significantly contributed to in recent years include software developments for the ATLAS Inner Detector system, or the characterisation of key properties of electron-based triggers.